Capture and Reuse Of biogenic gases for Negative-emission - sustainable biofuels: CRONUS

CRONUS aims to accelerate on the path to sustainable bioenergy and play an important and constructive role in achieving the UN SDGs by incorporating in the biofuels value chain carbon capture, utilisation and storage (CUS) techniques promoting the decarbonisation of the EU economy in accordance to European Green Deal goals. A wide spectrum of biogenic gases CUS technologies (enzymatic capture of CO2, autotrophic algae cultivation, biological CO2 hydrogenation, syngas biomethanation, in-situ biomethanation, biogenic carbon storage by biochar production and soil application) will be validated in lab-scale (TRL4). The proposed technologies will be upscaled to 5 functional prototypes that will operate in relevant environments of biofuels production plants (TRL5). Evaluation of the technical, economic, environmental and social sustainability of the project solutions and services will be performed by exploitation of the latest upto-date tools, with special emphasis on the sustainability and circularity of the project. A roadmap to market the technologies and services with a strategy to address market segmentation, penetration barriers and opportunities will be drawn. Public and scientific awareness of the project will be raised and all relevant stakeholders will be actively involved in the co-design, co-development and co-implementation of the possible pathwaysfor biogenic effluent gases capture and utilization within the biofuels value chain. CRONUS’ impactful exploitation plan will facilitate the strategic planning of net-negative biofuel production supply chains considering the integration of CRONUS technologies and the results of the sustainability assessment, emphasizing the CO2 footprint, cost-efficiency, and scalability.